Synthesis of Biodegradable and Functionalisable Polyesters for the delivery of active ingredients

The overwhelming majority of commercial polymeric excipients are derived from petrochemical sources and lack the versatility needed to be exploited by emerging areas of commercial importance. Historically, the drug-delivery field has made only limited efforts towards green synthetic strategies and miniaturised, low-wastage formulation screening. Now, there is a real drive towards developing scalable transformations to exploit natural resources and waste into truly sustainable polymers

To tackle this lack of available "smart" materials, we will exploit natural multifunctional building blocks, developing a library of renewable and degradable polymers with highly tuneable functionalities. All of this will be done using green and selective catalysts.

These sustainable polymers will be tested as polymeric (nano) delivery devices, to encapsulate active ingredients (AIs) using a miniaturised approach to eliminate waste.